Karely: Turning Communities into Caregivers & First Responders

Karely is a digital platform that organises care for people in need and causes worth supporting. Whether it's an elderly family member, a sick friend or a child out of school, Karely is here to help in these difficult times.

Karely provides a comprehensive approach to giving and receiving help. Useful tools include a fundraising platform, coordinated task lists, patient-to-patient and caregiver-to-caregiver messaging and links to local and national product and service providers. Your elderly father is isolated because of the coronavirus pandemic? Karely can help your family get him meals and groceries and monitor his health even from a distance. Your friend or neighbour has gotten sick? Karely rallies people to help by walking his or her the dog, making and delivering meals, teaching kids via video chat and much more.

Karely ensures that help is directed where it will be genuinely useful. Primary caregivers or campaign organisers list what's needed: meals, tasks, tools, transportation, muscle, money, expertise or simply quality time. Helpers provide what they can and when they can, ensuring that their own lives are minimally disrupted. The result is strengthened, healthier, happier communities, and a reduction of the social, financial and psychological burden of healthcare on our families and governments.